Behavioural Aspects of Safer Transport

The study of transport behaviour is essential for health and safety. research on this topic should cover all transport sectors and despite extensive research on specific topics in certain areas of transport there are still substantial gaps in our knowledge. The knowledge we have also needs better dissemination and consideration should be given to the impact of the research on policy and practice. The aim must be to make all transport modes safer and to use multi-methodologies to address established problems and also non-traditional topics which have recently emerged. The research also needs to look at the individual rather than just the transport mode and it must address the key factors that influence safe transport behaviour, both individually and collectively. Technological advances have also meant that transport has changed and the impact of technology needs to be addresses. In addition, technology can now be used to prevent and manage unsafe behaviour.